Supramolecular Targeting of Glucose-6-Phosphate

Glucose-6-phosphate (G6P) is a key intermediate in glucose metabolism. Once glucose enters the cell via the glucose receptor 2 (GLUT2), glucokinase phosphorylates it to G6P, trapping it within the cell for energy production.1 Given its central role in metabolism, designing a supramolecular receptor to selectively bind G6P is of interest. Such a receptor could serve as a tool for G6P detection and potentially transport G6P across membranes to disrupt cellular energy balance. Additionally, incorporating catalytic groups to dephosphorylate G6P could lead to a synthetic G6Pase, offering a new approach to modulating intracellular G6P levels.

Building on the highly effective glucose receptor developed by the Davis lab2 (binding constant ~1000 M-1 for G6P), we propose modifications to enhance G6P selectivity. Specifically, introducing positively charged, hydrogen-bond donor groups (e.g., amine, guanidinium, polyamine) at the macrocycle's roof/floor could strengthen interactions with the phosphate group in G6P. Once binding is optimized, efforts will focus on introducing lipophilic modifications to enable membrane transport.
Key techniques will include 31P NMR with shift reagents and Eu3+ fluorescence assays to confirm G6P binding, followed by cellular studies. Further modifications will explore catalytic functionalities for phosphate hydrolysis,3,4 potentially yielding a synthetic G6Pase. This research could provide a novel strategy for controlling G6P metabolism, with applications in both sensing and therapeutic intervention.

References
[1] Rajas, F.; Gautier-Stein, A.; Mithieux, G. Metabolites 2019, 9, 282.
[2] Tromans, R. A.; et al. Nature Chem. 2019, 11, 52-56.
[3] Scheffer, U.; et al. J. Am. Chem. Soc. 2005, 127(7), 2211-2217.
[4] Czescik, J.; et al. J. Am. Chem. Soc. 2020, 142(15), 6837-6841.